Social Change Through Creativity and Culture (Brazil)

The project will develop ideas and key issues arising from the Creative Lab on "Social Change through Creativity and Culture" held in Rio de Janeiro in October 2015. The Lab offered participants the opportunity to build project teams and at the end, creative project ideas were presented to a group of mentors and advisors who gave feedback. Participants will now have the opportunity to apply to QMUL/PPP for direct project funding to refine their ideas and develop them further.

It will:

* Support communication structures between November 2015-March 2016, providing translation and convening regular meetings between between the 20 Creative Lab participants, to support the continuing work of partnerships and working teams formed at the Creative Lab

* Set up and run a project grant application process to award individual grants to teams for the direct costs of making an anticipated 4-5 projects to be shown publicly in Rio's Multiplicity/Multiplicidade Festival in 2016, setting appropriate grant reporting structures in place

* provide infrastructure staffing and central resourcing (such as venues for making, equipment, etc) to support producing/production of the projects within Multiplicidade Festival 2016 in Rio de Janeiro

* provide a return visit to Rio de Janeiro for the UK participants to sustain their contribution to the project outcomes.

Potential impact
The project teams will undertake second-stage research to explore how art, design, research and digital technologies can help to build, develop and strengthen cohesive communities of socially-engaged citizens. The concept of Social Change in this context is conceived broadly. Examples might include, but are not limited to:

* cultural responses developed in places of violence and conflict;

* entrepreneurial initiatives that are creating new markets and employment within peripheral communities;

* health and wellbeing benefits in the absence of adequate public health care;

* questions about faith and spirituality in the cultural production of social cohesion;

* the challenges of Brazil's models of multi-culturalism in the context of its indigenous and African heritage.

This stage will enable funded teams to produce their project for showing to the public in a high profile festival in Rio de Janeiro. This impact will be seen by the general public, press, and a policy audience in Multiplicity/Multiplicidade Festival, after the conclusion of the research outlined here.

Multiplicity's timescale has changed in 2016 to ensure that the Festival as a whole benefits from the world attention generated by the Rio 2016 Olympiad.

The PI and Co-I team, in partnership with CreativeWorks London and People's Palace Projects, will continue to monitor the projects to conclusion and ensure that documentation includes the impacts of the project outputs.

It is anticipated that the intensive relationships developed over the five months' collaboration on the funded projects will also result in long term relationships which support further UK-Brazil creative collaboration focused on social challenges: and that AHRC will apply the learning from engaging with the model of Creative Lab Brazil in future Labs in various Newton countries.